Magnetic Activated Carbon

db Watertech develops highly innovative magnetic composites and processes for the treatment of contamination in soil and sand sediments, drinking water, waste water and industrial processing. Our technology is changing the way in which end users are able to use absorbants such as activated carbon. We manufacture magnetic activated carbon at our facility in Runcorn, this project is focussed on extending our production from laboratory scale to a commercial pilot scale. The project will address the scaling up of production and ensure product quality in respect to uniform adsoprtion, magnetic recovery and regeneration against target compounds in complex mixed environments. Production at this this scale will be a world first, allow large scale testing of the product in a wide range of applications such as marine and soil sediment remediation and combined wastewater treatment processess.